Net zero and circular economy of farming: Utilisation of bio-wastes for energy and carbon capture

Unsustainable land and energy usage has increased greenhouse gas emissions, causing rapid global warming, extreme weather and climate changes across the world [1]. To counter this, the UK government has committed to reaching net zero by 2050 [2]. Despite an initial decrease in agricultural emissions since 1990, limited to no change in its production of 46 MtCO2e per year [3] has occurred since the early 2000s, with farmers needing to tackle both their direct and indirect emissions. Innovative steps towards a whole system approach,
resource productivity and decarbonisation mark a 6th innovative wave, striving to tackling these emissions [4]. Utilising resources from agriculture to reduce the consumption of inputs, aids in creation of a circular economy, allowing for the system to be considered as a whole, offsetting emissions which cannot be reduced. [5].

Thermochemical and Biological technologies to covert agricultural waste to useable products have been reviewed in detail, with results showing benefits for agriculture [6, 7]. Combined as part of further processes, through synthesis gas cleaning; Fischer Tropsch synthesis; hydroprocessing and distillation, it enables liquid fuels to be developed. This provides great environmental benefits due to the reduced concentration of sulphur, nitrogen and aromatics present in the resultant Bio-diesel [8]. Current research into pyrolysis of straw collected from an arable farm has shown positive preliminary results with the Lower Heating Value (LHV) ranging from 12.59 MJ/m3 for oil seed rape
to 15.66 MJ/m3 for wheat, forming a part of a current MEng research project. Advancements are needed in order to assess the validity of the application of the above technologies when applied to a circular economy. With a focus of enabling farmers to directly tackle emissions within their business [3]. A case study approach will facilitate the direct comparison of the waste to demand of a selected farm.

This project seeks to consider the circular economy of agriculture, aiming to focus on the entire life cycle of the system. It will assess the validity of Biomass to Liquid (BtL) synthesis on a small scale, with the goal of meeting the energy demands of a case study. Supervision throughout the project will be provided by Dr Yaodong Wang who specialises in energy systems with a focus on sustainable, clean and renewable energy. Considering the whole system will enable a direct comparison of the feasibility of a circular economy within the agricultural industry, with further supervision being provided by Dr Shivaprasad Vijayalakshmi, and Professor Tony Roskilly.

A feasibility case study into the application of a circular economy will aim to meet the energy demands of the farm, through energy systems and syntheses. Experimental methods to assess the optimum conditions of gasification and anaerobic digestion will be carried out. This will allow for a comparison to be made between the two techniques, whilst establishing a direct link between the waste from the farm and the opportunity to meet its energy inputs. Simulation of the required processing will utilise the data collected to model the finality of the loop back to the farm, considering Trigeneration and BtL approaches. This will strive to reduce the farm's emissions by meeting its energy demands from its waste, seeking to lock carbon back into the soil by adding the digestate or biochar as a fertiliser.